Structure of accretion shocks and radiative cooling effects in high energy density plasma experiments

Experimental studies of radiative cooling effects on the structure of shocks formed in colliding plasma flows.